Using Digital Technologies for Health Promotion in Young People with Mental Illness

People with psychotic disorders (such as schizophrenia) experience large inequalities in physical health; which is increasingly recognised as a human rights issue. In particular, there is a highly elevated incidence of cardiometabolic comorbidities, as psychotic disorders are associated with 2-3 fold risk of obesity, diabetes and cardiovascular disease compared to the general population. These physical comorbidities account for much of the ~20 year gap in life expectancy observed in this population, which is widening overtime.
This poor physical health is attributable to a combination of antipsychotic medications (which have severe metabolic side-effects) and a range of adverse health behaviours, or 'lifestyle risk factors', including lack of exercise, poor diet, and high rates of smoking. Importantly, my previous research has shown these lifestyle risk factors are observed from very onset of illness (termed 'first episode psychosis', FEP). When combined with antipsychotic treatment, these risk factors cause the physical health of young people to deteriorate rapidly - which, in turn, further impedes their well-being and recovery while increasing the personal, social and economic burden of illness.
Nonetheless, recent pilot studies (led by myself and others) have demonstrated that providing lifestyle interventions to young people with FEP can reduce cardiometabolic risk, and improve both physical and mental health outcomes. Unfortunately, the resource-intensive nature of individualised lifestyle interventions can impede the clinical translation and scalability of these approaches. Thus, new approaches are required to produce sustainable and scalable interventions for protecting metabolic health in young people treated for FEP.
The NHS Five Year Forward view calls for fuller use of digital technologies to tackle unresolved issues in healthcare. Furthermore, reducing physical health inequalities and improving early intervention are both key priorities within the 'Five Year Ambitions for Mental Health' put. Alongside this, our upcoming Lancet Psychiatry Commission (which I led as Chair and first author) identified that mobile health (mHealth) may present novel opportunities for protecting metabolic health in young people with mental illness, given the high accessibility and acceptability of mHealth interventions in this group. To date however, there is a dearth of research in this area.

Therefore, I will use this fellowship to examine how digital technologies can be used to protect the physical health of people with FEP, by targeting health behaviours in the early stages of illness. This will involve a strategic program of three work packages (including observational and experimental research), to produce 'first-in-field' findings, while also informing large-scale implementation studies and new technology development.
First, I will conduct qualitative and quantitative studies with key stakeholders (including patients, carers and clinicians) to gain insights into optimal features/functionalities of health apps in youth mental health. Following this, I will conduct a range of experimental studies, empirically testing the usability and effectiveness of existing NHS-endorsed mHealth lifestyle interventions in young people with mental illness. Within this, I will also explore the potential benefits of adopting healthier lifestyles (as facilitated by mHealth technologies) for improving physical health outcomes and psychological well-being among young people with FEP. While completing these novel studies, I will also work with world-leaders in digital mental health interventions to develop bespoke lifestyle interventions for FEP, and evaluate their implementation with existing care systems. Collectively, this work will provide fundamental insights into the acceptability, efficacy and implementation of digital lifestyle interventions for protecting physical health and improving outcomes in young people with mental illness.

Potential impact
This research is primary designed to impact on mental healthcare - firstly in the UK, through the NHS. Schizophrenia and other psychotic disorders affect 1-2% of the population, and these individuals die >20 years prematurely, due to poor physical health. Furthermore, this physical multimorbity increases the personal, social and economic burden of mental illness, across the entire lifespan. The health inequalities faced by this vulnerable population are now considered a human rights issue, and have been identified as immediate priorities for improvement both globally, by the World Health Organization, and nationally, within the NHS's Five Year Forward (FYF) view. Thus, the research stands to impact the following stakeholders:
1) NHS Mental Health Service Users and Services: The FYF view's key targets for improving UK healthcare include new strategies for capitalising on digital technologies, reducing multimorbidity, and improving early intervention in mental health. Thus, this strategic program of research appeals to multiple national priorities by investigating the use of digital technologies to prevent the onset of physical co-morbidities in young people with first-episode psychosis. The potential for direct impact on the NHS is further supported by (i) the use of NHS-endorsed mobile apps in the crossover trials, (ii) the close links my mentors and I have with individuals/organisations central to translating research findings into clinical care, and (iii) the extensive involvement of service users and active clinicians in mixed-methods research, aimed at maximising potential for implementation of research findings. Thus, even in the short term, the initial findings from the crossover study could present immediate technological solutions for beginning to 'fill the gaps' in current mental healthcare. In the longer term, the subsequent development and evaluation of bespoke interventions in years 5-7, the output of this Fellowship aims to produce a novel, evidence-based digital lifestyle interventions, specifically for youth mental health. This could ultimately be rolled-out through health and social care services nationally
2) International organisations: Ultimately, the aim of the research is to present an entirely new, engaging and scalable approach for managing physical health and reducing health disparities associated with severe mental illness globally. The bespoke interventions developed will have great potential for international impact, due to the readily-accessible and scalable nature of digital health interventions. Furthermore, my ongoing personal involvement with international professional bodies including the World Health Organisation, European Psychiatric Association, Royal College of Psychiatrists UK (see Pathways to Impact for details) afford me with the opportunity to use the outputs of this Fellowship to inform relevant guidelines and position statements from such major health bodies, which facilitates international impact.
3) Broader public: The topics of lifestyle interventions and digital technologies for mental illness are currently of massive public interest. Indeed, my previous research in both of these fields has collectively received coverage from over 600 news stories across the globe, including Forbes, Huffington Post, Elle Magazine, Men's Health, and televised interviews on BBC and Sky News. As the Fellowship's research will produce new understanding around the impact of diet, physical activity and sleep in youth mental health, along with developing new technological solutions to facilitate this, the outputs have great potential to capture the interest, and increase the understanding, of the broader public on these popular and pertinent topics. Furthermore, disseminating these findings through conventional media will have considerable impact on the population's understanding around enhancing physical health and recovery in young people with mental illness.